Understanding social, economic, and environmental benefits and trade-off s to support land use change for carbon and biodiversity in Scotland

To support land use change for carbon and biodiversity in Scotland, this PhD project will work with local
stakeholders to increase understanding of the social, economic, and environmental benefits and trade-offs
of changing land management.